To create a British-made re-usable face mask with an antimicrobial finish

Jack Masters Ltd, established since 1987 is British manufacturer of Premium Knitwear. With our expertise in creating a variety of fashion knitted products using existing flat-bed knitting technology we are looking to create a reusable face mask using sustainable or recycled materials. Equipped with some of the latest technology our factory is using its deep knowledge to create a staple item to protect the general public and reduce the spread or all bacteria and viruses. For additional protection the facemask has been coated with an antimicrobial chemical which is natural and sustainable, free from nano technology and is effective in reducing bacteria by up to 99.9%. Wash tested effective beyond 50 washes with a 95% efficacy